Centre for Corpus Approaches to Social Science

Since its foundation in 2013, the Centre for Corpus Approaches to Social Science (CASS) has become the world leader in the application of Corpus Linguistics to social science questions and issues, from climate change to health communication. In addition to carrying out a cutting-edge programme of research, CASS has developed a comprehensive system for research training through online and in-person courses and events. Over 75,000 early-career and senior researchers have been trained in corpus methods via our annual Summer Schools in Corpus Linguistics, the 'Corpus Linguistics: Method, Analysis, Interpretation' MOOC and other events. During the Legacy period, we will respond to increased demand for training and further extend the Summer Schools and other training events in terms of places offered, modes of delivery (hybrid) as well as topics covered, in response to emerging areas of interest and specialisation. We will pay special attention to training and capacity building in low- and middle-income countries. In addition, we will exploit the engagement opportunities offered by CASS taking on the leadership of the International Consortium for Communication in Health Care. This includes organising the Consortium's 2025 Conference, where we will work particularly to ensure participation of delegates from low- and middle-income countries. The overarching aim of the Legacy period is to maximise the value of the previous ESRC investment and dynamically respond to opportunities for further funding.